Photonic Integrated Circuits for a Quantum Gyroscope

Integrated photonics will play a key role in quantum systems as they grow from few-qubit prototypes
to tens of thousands of qubits. The underlying optical quantum technologies can only be realized
through the integration of these components onto quantum photonic integrated circuits (QPICs) with
accompanying electronics. In the last decade, remarkable advances in quantum photonic integration
have enabled table-top experiments to be scaled down to prototype chips with improvements in
efficiency, robustness, and key performance metrics. These advances have enabled integrated
quantum photonic technologies combining up to 650 optical and electrical components onto a single
chip that are capable of programmable quantum information processing, chip-to-chip networking,
hybrid quantum system integration, and high-speed communications.
The aim of this PhD project is developing chip-scale technology for cold atom systems that can
condition and guide the cold atoms in a ring to make a cold atom gyroscope sensor to measure
rotation. In this project we will be creating nano fabricated photonic circuits on silicon and
characterising them. The target output of this project will be a working photonic circuit that can trap
cold atoms with the same specifications as a lab based atomic trap.